The Robert Gordon University And James Jones & Sons Limited

To design and develop a 3D/4D interactive augmented visualisation system that will allow us and our SME distributors to efficiently specify our products.